CCTV-based passenger density sensing & optimisation

CCTV-based passenger density sensing & optimisation uses AI and machine learning to deliver accurate and real-time platform and carriage occupancy insights directly to passengers on platforms. Allowing informed decisions on which train and in which carriage they will travel for a safer more comfortable experience.

With significant changes around the world, people are even more conscious of crowded areas and travel on public transport has dropped sharply. The focus of crowd measurement has shifted to maintaining social distance between people and ensuring that there was an effective way for people to measure their progress and success of this endeavour. This project will see accurate information on crowd measurements put into the hands of rail staff to plan safer services and a better experience on transport for all. This project will also provide passengers information on crowding on platforms and in carriages to enable better self-management of the journey and an increased confidence in the rail system. Dynamic Crowd Measurement (DCM) is a crowd tech start up that gives any organisation that needs to manage crowds the detailed information needed for real time decisions that really matter. Its unique Artificial Intelligence engine can analyse crowd position, flow and mood without tracking or personally identifying individuals. The same system that has been successfully implemented in the event and stadium industry will be implemented and customised for rail travel in the UK.

DCM is excited to be partnering with Nomad Digital, an intelligent transport specialist, which is part of the Alstom Transportation Group, who focuses on delivering connectivity and digital solutions on trains and platforms to deliver this first of its kind project for UK rail.